Engaging with historic environments through Virtual Reality to promote positive wellbeing among people with Dementia

Dementia is incurable and degenerative, medication helps to slow the process down, but more is needed from non-pharmacological intervention to help promote a healthy sense of wellbeing. As is further discussed below, persons living with dementia are highly susceptible to a diminishment of personhood, identity, and autonomy. This study therefore aims to add to the methods of promoting wellbeing in persons with dementia, via a multidisciplinary approach to dementia care using Virtual Reality technology and heritage.